COVMOB

With every emergency worker in the UK needing to use PPE when dealing with COVID19 patients there has still been a very high infection rate and during this week alone 3 UK Nurses have died from the virus. This project will provide every key worker in the UK with access to a simple, fun and engaging training module which takes learners through the process of wearing, working and disposing of PPE safely. The course will be free to access online and via a virtual locker room you will engage with fully interactive 3d avatars, listed to audio in multiple languages and experience videos, all the time learning about the safe operation and use of PPE.
The testing of the PPE module developed through the project has been highly successful, as a result we have been asked to develop a second module surrounding conflict resolution. The Lancashire Police feel there is a key need to train staff on the best way to de-escalate a potential conflict. We have also consulted with a number of NHS trusts with regard to an extension of our software to support the health care sector. NHS staff are often put in harms way and have to deal with potentially aggressive individuals, the NHS (specifically Dr Sultan Mahmud at the Royal Wolverhampton Trust) recognise a direct need to train staff on conflict resolution and specialists working across Mental Health were very concerned about teaching staff the best way to restrain people safely. The additional funding requested will allow us to complete a new module delivered on the same smartphone platform already developed. It will open up a new market opportunity and innovation will continue to be delivered through the use of Virtual Reality via the Smart phone.